Utilising the CHO cell transcriptional network for next generation gene expression technology

Technical abstract
The biopharmaceutical industry manufactures recombinant therapeutic proteins using a range of host cell types, but most commonly using Chinese Hamster Ovary (CHO) cell lines. Our knowledge of the CHO cell transcriptional network, epigenome and nuclear dynamics is extremely limited despite the recent advances in understanding of the CHO genome and transcriptome. This knowledge gap is likely to have major implications for our ability to meet patient demand for protein-based therapeutics in the future